MVP development of a maternal health app tracking recovery of women in the postnatal period

An innovative solution to providing reliable evidence based health support to women in regards to post natal health issues.